Middle Atmosphere Processes and Lifetime Evaluation for ODSs and GHGs (MAPLE)

Gases emitted into the atmosphere can persist for many years or even centuries. The rate at which a gas is removed is determined by its so-called lifetime. Therefore, to understand the impact of, for example, pollutant gases emitted by human activity, it is essential to have an accurate knowledge of their atmospheric lifetimes. However, there is currently large uncertainty in the known lifetime of many key pollutant gases.

Ozone-depleting substances (ODS), such as chlorofluorocarbons (CFCs), are long-lived source gases which decompose in the stratosphere to release chlorine and bromine. Under the Montreal Protocol the emissions of these species have been phased out and the ozone layer is expected to recover over the next 50-100 years. However, the rate of this recovery will depend on the atmospheric lifetime of the these gases and their replacements which are still being emitted. In fact, there is currently significant uncertainty in these atmospheric lifetimes, which are used in all model predictions of future halogen loadings (via predicted surface mixing ratio model boundary conditions). For example, a major chlorofluorocarbon CFC-11 has a quoted atmospheric lifetime of 45 years in WMO and IPCC assessments, although other studies suggest a lifetime of up to 60 years.

This key uncertainty has been recognised by the recent establishment of a World Climate Research Program (WCRP) Stratospheric Processes and their Role in Climate (SPARC) project to re-evaluate the lifetimes of these ODS and their replacements (such as hydrofluorocarbons, HFCs) using up-to-date laboratory data in state-of-the-art 3-D chemistry-climate models (CCMs). These species are also efficient greenhouse gases (GHGs) and changes to their known atmospheric lifetime will change estimates of how they will affect climate change (as measured by their global warming/temperature potential (GWP/GTP)). This project will ensure full participation of the UK's chemistry-climate model (UKCA) in the WCRP/SPARC re-evaluation.

Lifetime estimates directly affect model predictions of future ozone recovery. Previous CCM studies of the recovery of the ozone layer have used projected future surface ODS concentrations based on old lifetime estimates and a simple box model. Therefore, the major driver of future ozone change, the stratospheric chlorine and bromine loading, has been constrained with crude time-dependent boundary conditions. A more realistic representation of the rate of ozone recovery can be obtained by removing this constraint and running the CCMs with emission flux surface boundary conditions for major ODSs, and allow the model itself to predict the future decadal removal of chlorine and bromine. We will perform these simulations within this project.

Source gases with very long lifetimes (many hundreds to thousands of years) are too stable to affect stratospheric ozone by decomposition but they are invariably potent GHGs. For these gases loss processes in the upper atmosphere (mesosphere), which are usually ignored or treated very crudely, could significantly reduce their atmospheric lifetime, thereby decreasing their estimated climate impact. Three examples of such gases are NF3, CFC-115, and SF6. We have identified that the reactions of these gases with metallic atoms (Fe, Na and Mg) which are present in the upper mesosphere could be an important additional sink and compete with Lyman-alpha photolysis and other reactions. We will evaluate the rates of these sinks in the laboratory.

For all of the gases studied, we will produce new, improved estimates of their climate impact by recalculating their GWP/GTP values.

This project will use the UK's core tropospheric-stratospheric chemistry-climate model (UKCA). The testing and development work performed will lead to an improved, and more thoroughly tested, model for the UK community of researchers

Potential impact
Policy makers, atmospheric scientists and the general public will be among the long-term beneficiaries of this research. The work relates to two major policy questions; the control of halogenated substances, regulated under the Montreal Protocol, and climate change, the topic of the Kyoto Protocol. MAPLE address the atmospheric lifetime of major ozone-depleting substances and greenhouse gases. Our science will inform the international assessment processes and will be of direct interest to government departments, chiefly DECC and DEFRA.

MAPLE will further develop modelling tools for chemistry-climate studies and the wider research community will be beneficiaries. In particular, the community of users of the UKCA model is growing and these enhancements will make the model an even more suitable tool for a wider range of studies. UKCA for a major part of the QESM model, and the model development and testing performed in MAPLE will benefit the wider Earth System Science community.

The general public has a keen interest in global change, in general, and ozone depletion, in particular. It remains extremely important to engage with the public, to provide latest scientific evidence related to these issues, to counter the increasing levels of misinformation being propagated.

We will engage with these various groups in a number if ways: through formal and informal meetings, through the peer-reviewed literature and through our web pages. All of the PIs/Co-Is give popular lectures on environmental change issues at e.g. schools and will continue to do so. We also often speak to the media.

Results from MAPLE will feed into future IPCC and WMO/UNEP (ozone) assessments. We have been heavily engaged with these in the past. The PIs/Co-Is have served as convening lead authors for WMO/UNEP, or chapter authors/reviewers. Braesicke works in the same group as Prof. John Pyle who is currently an International Co-Chair of the assessment.

We will organise a focussed workshop towards the end of the project in which we will attempt to provide a key interface between scientists, media, government civil servants and key industries.